Repairability: improving access to information for spare parts

GoodMine (project lead) is an early stage growth tech company that specialises in collating data and insights relating to the circular supply chain(consumer goods).

Mer-IT (collaboration partner) is a social enterprise which collects donations of unwanted devices(e.g. laptops,phones), repairs them and distributes them to the local community. MT has a skills-transfer model through vocational and community repair courses which enables a large volume of repairs. MT has extensive knowledge of the costs, labour and skills required to construct a working device using parts. MT wants this knowledge to be scaled. As part of their behavioural change strategy, MT provides free repairs for the community.

Together the GoodMine and Mer-IT propose to explore ways to create a structured, searchable database to collate information about parts for repairs(e.g. compatibility, complexity/time/cost to harvest parts from discarded devices).